Commercial benefits of low level flying sensor platforms in agriculture

We are investigating the application of UAV in the landscape context in order to drive regulatory compliance and business performance.